Cranfield University and Julia Charles Event Management Limited KTP 23_24 R2

To develop an intelligent novel platform that assesses planned events to make recommendations to reduce the environmental impact and verify event-based greenhouse gas emission levels and align these to sector standards.